Graph Analytics-based Modular Machine learning and Artificial intelligence (GAMMA)

Companies are generating and managing an exponentially increasing amount of data and desperately need tools to analyse and act upon the data. AI tools can be used to improve efficiency and productivity, however, many companies cannot leverage AI because: 1) Developing AI requires expensive specialist expertise. 2) AI algorithms are currently developed to solve specific problems and must redeveloped for each new application, which is inefficient and expensive. 3) Data is increasingly stored in graph data structures, which existing AI algorithms cannot natively process. Graph data must currently be translated into text before processing, which is extremely slow, inefficient and is infeasible with massive datasets. In the GAMMA project Braintree Limited and UCL will prototype a unique modular graph-based AI platform which: 1) Integrates AI into graph database structures, enabling deep complex AI analysis of massive datasets in real-time. 2) Allows anyone to implement a complex AI solution with minimal expertise. 3) Incorporates an AI module marketplace, enabling AI developers to sell compatible modules and academics to exploit their AI research commercially. Graph-native AI is a step change in capability and offers Braintree a major competitive advantage